Capsulin

Diabetology is an award winning biopharmaceutical company employing a proprietary oral delivery system to administer known bioactives as well as novel compounds to transform treatment outcomes for patients with diabetes.

The company will use its innovation voucher to further develop and improve its manufacturing processes.